SimVenture: Creating AI Translation-ready Digital Platforms

This creative publishing project combines the skills of software engineers, human proof-readers and Artificial Intelligence. The goal is to overhaul the front-end design of two SimVenture platforms so AI generated Portuguese text can be 'streamed' into the upgraded business and entrepreneurship learning products. In total, SimVenture platforms include an estimated 150,000 words, which present in different formats.

Completing this project will prove out the Portuguese translation process. More significantly, it will then allow the team to replicate the methodology and learning so any language can be generated on SimVenture platforms at low-cost, high quality and fast-turnaround speed.

Whilst the SimVenture team has manually translated one SimVenture platform into other languages, the traditional approach is slow, costly and uncompetitive. With the support of updated technologies, the team will create a product range that is language-friendly and thus globally accessible and desirable.

Ultimately, all translated languages will be made available within both platforms. This means users can view all text and 'flip' between and learn about business as well as comparative languages.

By making SimVenture platforms more accessible, desirable and multi-functional, we will increase our global competitive position, total sales revenues and profitability.